Uniborder - Innovation Voucher

Uniborder Ltd is seeking support to go into commercial production of a prototype food growing receptacle. The company needs technology assistance with the conceptual design for a machine to produce the product.